Design of Experiments for Molecular Assay Development

Two and a half decades of gene expression profiling has identified dozens of characteristic patterns capable of diagnosing a wide range of conditions, from infectious diseases to liver diseases and even drug-resistant cancers. Requiring only a blood sample, these transcriptional fingerprints provide the foundation for a broadly applicable "liquid biopsy". There is an urgent need for such a simple test amongst rural and poor regions of the world, yet the large number of genes comprising these signatures presents an intractable challenge for conventional point-of-care molecular assay design. In this project, we will make use of Bayesian inference to guide the experimental design and interpretation of a novel amplified molecular assay.